High Performance Flexible Electronics by Printed Micro/Nanostructures

This project aims to explore and control the NW printing process on various substrates for large-area flexible electronics. Whilst carrying out the project, the candidate is expected to acquire various techniques to modify the surface properties of the receiver substrates and then study the printing process onto them both experimentally and theoretically. Afterwards, the printed NW layers will be used for realizing electronic devices, especially field-effect transistors (FETs). Strategies will be investigated to control the characteristics of the printed FETs such as threshold voltage and on-state current, which will finally lead to a large-area printed FETs with controlled performance. This project will use the contact printing method for transferring nanowires to electronic layers onto flexible substrates and develop electronic devices and circuits from them. Comparisons on technological aspects like adhesion on flexible substrates, mechanical properties and printing accuracy and Systematic measurements of resistance using mechanical testing will be analyzed. Several aspects will be considered including choice of the flexible substrate, deposit temperature, choice of the solvent and post treatment.